The combinatorics of alternating sign matrices and plane partitions

an exciting new research project whose aim is to obtain a substantially enhanced understanding of the intrinsic combinatorial properties of alternating sign arrays and generalized plane partitions, using innovative techniques involving partially ordered sets. An alternating sign matrix is a square array with entries 0, 1 and -1, in which the nonzero entries alternate in sign along each row and column, starting and ending with a 1. A plane partition is a rectangular array with nonnegative integer entries which decrease weakly from left to right across each row, and from top to bottom down each column. Although these objects have completely elementary definitions, they also possess intricate and enigmatic combinatorial characteristics whose study has required the application of sophisticated techniques from a range of advanced mathematical areas. For instance, despite their superficially-different appearances, alternating sign matrices and plane partitions are linked by deep enumerative connections. Specifically, there are equalities between the numbers of these objects in certain natural finite sets, and although these equalities can be stated very simply, they can only currently be verified using complicated and highly technical approaches.

The primary objective of this project is to simplify and elucidate such matters, with the methodology for achieving this consisting of widening the classes of alternating sign matrices and plane partitions in certain natural ways, and then applying various novel techniques. In particular, arrays with more general conditions on their shapes and entries will be considered, and recently-developed powerful tools from dynamical algebraic combinatorics, involving actions on partially ordered sets, will be employed.